Carnot Marine Vessel APUs - Feasibility Study

The mitigation and solution of man-made climate change has become a social necessity and an integral part of government and corporate policy. In 2019, the UK became the first major economy to legislate a net zero emissions target across all sectors by 2050\. Other major EU/NAFTA economies are following.

This consortium, led by Carnot Ltd, is developing game-changing, ultra-efficient hydrogen-electric powertrains consisting of ceramic engines as prime movers for generators. With key engine components manufactured from technical ceramics able to withstand fuel combustion temperatures, the third of fuel energy wasted to cooling systems is eliminated. Predicted brake thermal efficiency is 70%, a step-change from current state-of-the-art internal combustion engines.

This consortium is targeting 100kW-10MW applications in the hard-to-abate sectors, namely Marine Auxiliary Power Units/Propulsion, Off-Grid Energy and Long-haul Heavy Goods Vehicles.

With near-double efficiency, fuel costs will be halved. This consortium's vision is to drive its target markets to net zero by operating its engines on low carbon fuels including hydrogen and ammonia. They will be a compelling alternative to fuel cells being more efficient, cheaper and lighter. To facilitate the transition to net zero, Carnot engines will also be able to operate on hydrocarbons, halving emissions. The reduced fuel consumption will increase the price point at which Hydrogen and Ammonia become commercially viable. Carnot power plants will be modular allowing units to be turned off and on to meet demand, eliminating part-load inefficiencies.

A shift to a hydrogen economy is underway with the UK Government committing to a £240 million Net Zero Hydrogen Fund, targeting 5GW of low carbon hydrogen by 2030\. Volume production of Carnot's clean & ultra-efficient powertrains will position the UK in a strong position to maximise the economic benefits of the green industrial revolution. For 130 years, ICEs have wasted a third of fuel energy to cooling systems. If the UK's 2050 net-zero emissions targets are to be met, this waste must end.